IDRIS- Improving Disease Resistance In Strawberry

Potential impact
Completion of this project will attract significant attention from the science, food production, retailing and public communities worldwide; indeed this proposal has already received considerable support from across the UK horticulture industry owing to the potential step-improvement it could make in breeding disease-resistant perennial crops.

Key societal benefits that this project will lead to include:

1) Reduced fungicide applications 2) Decreased carbon cost of production 3) Less pre-harvest waste within crop production 4) Ability to produce crops in a wider range of climate conditions 5) Reduced cost of fruit production 6)Improved UK food security 7) Improved ability to meet EU legislative requirements

Academic beneficiaries

This research will train two PDRAs in a variety of molecular, bioinformatic and genetics techniques that are all of use in academic and industrial settings. These skills are vital to the UK research community as limited consideration towards pre-breeding of perennial food crops is provided by other UK academic institutions. The mapping progeny that will be generated and genotyped will be an important resource for future studies, as it is expected to segregate for a wide range of agronomically important traits (Benefit within 3-5 years). Published research from this project will facilitate the rapid development of cultivars, by international plant breeders, with improved disease resistance (Benefit within 3-5 years).

Commercial beneficiaries - (Soft fruit sector - UK)

This project, leading to disease-resistant strawberries in the UK, will help to protect and enhance the productivity and competitiveness of the UK soft fruit industry through reduced fungicidal inputs and by extending the life of field plantings (reducing production costs as current standard practice is for growers to replant every year - Benefit within 3 years). Disease resistant cultivars will also enable growers to reduce waste, and associated costs, and to produce crops across a wider range of climatic conditions - therefore benefiting the UK food security agenda (Benefit within 5-10 years). UK plant breeders, propagators, marketing companies and grower groups will all benefit from this research though subsequent commercialisation of research (as has been the case with previous research projects feeding into the EMR strawberry breeding programme). Ultimately, cultivars developed downstream form this pre-breeding will be protected by EU Plant Variety Rights to ensure maximum benefit to the UK economy. (Benefit within 2-4 years.)

Public and retail sector (especially supermarkets)

The improved disease-resistant cultivars will be ideally suited to production using integrated pest and disease management systems which are aimed at eliminating residues in fruit. This the public and retailers will have greater access to residue-free produce. More reliable production methods will similarly improve food availability and there is potential to reduce costs in the supply chain (through reduced inputs). Several UK retailers aim to double sales of UK-produced fruit by 2020; this project will assist that aim and improve UK productivity and competitiveness (Benefit within 5-10 years).

Government and policy benefits

The public will benefit through increased food security and sustainability, minimising fungicide residues and minimising the environmental impact from fungicides and soil fumigants on the environment. This feeds in to many UK Government and EU policy agendas including: pesticides (reducing residues), water (ability to grow nearer water courses), climate (growing crops perennially will improve carbon sequestration) and environment (reduced carbon and pesticides). (Benefit within 3-5 years)

Third sector

Environmental lobby groups within the third sector will benefit from this research through reduced fungicide use, less waste and cleaner water courses (Benefit within 2-4 years).